Climate SAFE

**Climate SAFE** -- **Climate** neutral -- Integrated **S**ystems for **A**griculture, **F**arming, energy and the **E**nvironment

Climate SAFE is a radical and transformative whole systems approach that transitions from traditional organic farming on degraded lowland peat, towards climate resilient, controlled environment agriculture (CEA) with a broad array of interlinked societal, environmental and economic benefits.

The premise of Climate SAFE is to rewet and restore degraded peatlands and establish short rotation coppice willow (SRCW) that removes CO2 from the atmosphere via photosynthesis. This simultaneously abates landscape soil emissions from agriculturally drained lowland peat, which accounts for 3% of total UK GHG emission, and sequesters carbon from the atmosphere through SRCW.

The land use change also creates multi-functional eco-system services including water quality and supply enhancement, flood alleviation, nutrient neutrality, biodiversity net gain (BNG) and opportunities for informal recreation and eco-tourism. All of these enhance the resilience of the farm business model and rural economy.

SRCW is harvested as a crop and fed into high temperature pyrolysis, producing biochar, a solid form of approximately 86% carbon. Long term stable carbon sequestration is achieved by burying biochar in an engineered carbon storage solution which the Lapwing Estate have patented. This is one of the most concentrated and most easily verifiable of all carbon mass-storage solutions offering up to **45,408t CO2e stored per hectare**.

Energy from pyrolysis is utilised in CEA to enhance food production, securing future food supply and improving resilience towards climate change. This solves the inherent dilemma of bioenergy crops: the loss of land from food production which leads to land use change in other parts of the World, in most cases leading to a net increase in carbon emissions globally.

**Climate SAFE is the first of its kind in allowing agriculture, environment and energy systems to co-exist in a single farming system. It will deliver against multiple sectoral strategies, including: UK Government 25 Year Environment Plan (2018) and Environmental Improvement Plan (2023); Government Food Strategy (2022); the British Energy Security Strategy (2022); Powering Up Britain (2023).**